A study of the associated production of a vector quarkonium and a photon with the ATLAS experiment

The study of the associated production of a vector quarkonium and a photon with the ATLAS experiment will build on similar studies using early Run 2 data, and extend the investigation to the full Run 2 data sample and possibly beyond. Both charmonium and bottomonium production will be studied in association with isolated photons, aiming at the measurement of gluon structure of the proton, as well as the mass spectra of the final C-even states.